Development of an objective method for diagnosing dead regions in the cochlea

Hearing loss is often associated with a loss of inner or outer hair cells in the cochlea. A person who has lost inner hair cells in a certain part of the cochlea cannot convert certain sound waves into electrical signals and perceive them in the brain. This person is thus hearing-impaired for sounds of that particular pitch. Parts of the cochlea with damaged inner hair cells are called dead regions and are usually associated with severe hearing loss. Currently, there are two methods for diagnosing dead regions. Both methods require a patient to listen to various sounds and to indicate whether they can hear them.
Providing a hearing-impaired child at a young age with an appropriately fitted hearing aid or with an appropriate cochlear implant is crucial for the language and overall development of a child. However, with the current methods, which require responses from the patient, it is not possible to accurately diagnose infants with dead regions and therefore it is not possible to provide young children with optimal rehabilitation.
This study aims to develop an objective method for diagnosing dead regions. An objective method for diagnosis implies that the patient does not need to actively indicate whether (s)he hears a difference between sounds. Such an objective method for diagnosis is essential for testing infants. An electrophysiological method called the auditory steady-state response (ASSR) could provide the basis for such an objective test. The ASSR measures brain activity that shows accurately whether a patient can perceive a particular sound. This brain activity can be measured using three electrodes positioned on the head of a patient. The brain activity is specific to the pitch of a sounds and it thus reflects the sounds perceived by the brain. It is hypothesised in this study that ASSR can also be used to diagnose a cochlear dead region using similar theoretical principles to the current behavioural methods.
The proposed study will involve testing normally hearing and hearing-impaired adults with and without dead regions. The objective method will be optimised and validated against results of the behavioural methods.
The outcome of this project will be objective methods for screening and diagnosing the extent of severe hearing loss caused by dead regions, which can be further validated and adopted for use in infants and young children.

Technical abstract
Hearing impaired children often do not benefit from their hearing aids. This may be due to cochlear dead regions (DRs), i.e. parts of their cochlea have no functioning inner hair cells. Information about the presence and extend of a DR is crucial for hearing-aid fitting and therefore should be included in the battery of hearing tests used for infants and young children. However, this is currently not possible as all existing DR tests rely on the behavioural responses of patients. It is therefore of high priority to develop an objective DR test. To achieve this, the auditory steady-state responses (ASSRs) will be adopted to convert behavioural DR tests into their electrophysiological equivalent. Firstly, the electrophysiological threshold-equalising noise test will be developed by investigating the masking effect of threshold-equalising noise on the amplitude of ASSRs. This type of test could be used for screening all infants for the presence of a DR. Secondly, electrophysiological response amplitude curves (RACs) will be measured using ASSR recorded to modulated sinusoid presented in the narrow-band noise that sweeps through the required frequency range. A DR would be indicated by a shift of the RAC-tip away from the signal frequency.